cybersecurity

As a growing company we are always concerned about cyber security and we understand that our systems at present in place may not be robust enough to protect our business and our customers from cyber security attacks or hacking. We obviously realise that having an external company and the cyber security funding would help us greatly in the ongoing challenge of protecting our business.